An AI enhanced service development and management platform. Empowering SMEs to extract maximum value from high cost computing resources.

EileanTech Ltd (EileanTech) is a UK IT SME with a core project team of Miquel Herrera (Project Lead) and Don Mackenzie (Technical Lead). EileanTech is seeking funding to develop a software development platform leveraging AI to allow optimum and fully automated service distribution in a cluster of machines. By enabling the processing of large amounts of data in an innovative and simplified manner, EileanTech is aiming to lower the barrier of entry for SMEs to access big data analysis tools, as well AI/ML-driven distributed solutions, that do not require specialist knowledge. EileanTech are firm believers in diversity and inclusion and what they yield in terms of creativity and community respectively.